Savekers Innovative Solutions

"Savekers Solution embodies British manufacturing and what it should be. The UK were once world leaders in the manufacturing field but now simply can't compete with foreign rivals such a Germany. We would like to change that trend and set an example for other domestic firms within the industry.
What we are proposing to do is develop an entire range of domestic fittings made with carbon-fibre-reinforced polymers. This would include windows, doors, shelving systems and counters. Carbon-fibre is mostly used in the production of high end automobiles due to how light and strong it is. We believe that its full uses haven't been properly explored and exploited.
There are a number of benefits of using carbon-fibre-reinforced polymers:
• 70% lighter than steel & 40% lighter than aluminium
• It's versatile
• It's extremely strong & durable.
This would be our flagship, premium product range which will help us become established on the international market and open up the export market.
"